A Novel Separation System for Waste Plastic Films - (BOSS2D)

Plastic films are notoriously difficult to recycle. Impact have identified a mechanical process (BOSS2D) which will allow the vast majority of post consumer films to be suitable for recycling. As a result a large volume of waste film which was previously sent to landfill, incinerated or lost into the environment will be recovered and could be reused in new packaging applications.